Searches for new physics using missing energy at ATLAS

The project will build on previous work using the VH signature at ATLAS to search for signatures of new physics involving missing energy, as well as relevant Standard Model measurements.